Automatic eye movement detection using Markov Random Field on mobile devices for ophthamic healthcare

AnSmart specializes in the development of intelligent mobile apps. This proposal is to investigate the technical feasibility of developing an app that can automatically track/quantify eyeball and eyelid movement captured from mobile video camera. The feature detection of eye motion can show valuable indications of a large number of diseases, including facial nerve palsy and paralysis. The early detection and treatment of those diseases involve a constant monitoring of progress. Self examination of eyeball and eyelid movement can significantly improve patient care and reduce the healthcare cost. We anticipate the techniques to be fast, robust and fully automatic. By subcontracting work with the largest eye centre in the UK, Moorfields eye hospital, this will result in a radically new, practical product for the ophthalmic healthcare market.